Supporting reduction of suicide in the general population of Wales via the use of Structured Professional Judgment.

Suicide is a particular problem in Wales. In 2013, Wales had a 50% greater rate of suicide than England (15.6 vs 10.7/100,000). The focus of the application will be on supporting the reduction of suicides in the general population in Wales via work with Accident and Emergency services. The Structured Professional Judgment (SPJ) approach comes from forensic psychology where it has had great success in the management of violence. It actively argues against the practice of applying points to the presence of risk factors (tick boxes) and summing these to evaluate level of risk. Instead, SPJs (RoSP) guide the clinician through multi-faceted areas of safety planning (both social and mental health) and formulates the person's individualised needs. It is sensitive to setting/context. The approach is dynamic in contrast to one-off approaches to risk management. The studentship will evaluate if RoSP will be effective in the general population via assessment of people attending A&E and the Crisis Liaison Team (CLT) following an episode of self-harm or suicidal behaviour.